Habenula function in major depression

Major depression is a serious psychiatric illness resulting in profound social and occupational impairment, and, in severe cases, suicide. Based on the clinical characteristics of depression, including pessimism, a lack of energy and reduced motivation, it has been proposed that one of the causes of depression may be a dysfunction in the brain?s processing of positive and negative events in the environment. In particular, it has been suggested that depressed patients are under-sensitive to positive outcomes (which psychologists term ?rewards?) and over-sensitive to negative outcomes (which psychologists term ?punishments?).

There is a great deal of evidence for the involvement of the neurotransmitter dopamine in the brain?s processing of reward and punishment. Since one of the long-term effects of almost all anti-depressant drugs is to increase the concentration of dopamine in the brain?s reward-processing circuitry, the logical hypothesis emerged that depressed patients have a general reduction in brain dopamine levels, which is then raised following treatment, normalising the processing of rewards and punishments. However, studies assessing or manipulating dopamine levels in depressed patients have generally failed to support this hypothesis; in particular, lowering dopamine levels experimentally does not result in mood change. Therefore, a more subtle abnormality is likely to underpin the altered sensitivity to rewarding and punishing events often observed in depression.

A recent series of studies has identified a crucial role for an under-researched but influential brain structure in the brain?s reward system, the habenula. In particular, studies in animals have demonstrated that habenula neurons have the unusual property of reducing activity in dopamine neurons. Furthermore, habenula neurons activate when animals experience unpleasant events. Importantly, studies where symptoms of depression have been induced in rodents have consistently found that the habenula is more active in ?depressed? relative to normal animals. In humans, studies have found that habenula activity increases when levels of another neurotransmitter, serotonin, are reduced in patients who have recovered from depression. Serotonin is known to be important in depression, since it is the target of most anti-depressant drugs. In some patients recovered from depression, serotonin depletion results in low mood. A study recently published by the Applicant demonstrated that this increase in habenula activity following serotonin depletion only occurred in recovered depressed patients, and not in healthy volunteers.

Based on these results, a new hypothesis about the neurobiology of depression was proposed by Sartorius and Henn (2007). They suggested that the habenula is over-active in depressed patients, and that this over-activity might be corrected in severely depressed patients using deep-brain stimulation (DBS). DBS is a surgical technique in which an electrical stimulator is inserted into a specific brain region to correct abnormal activity and thereby improve symptoms. DBS is currently used in the sub-thalamic nucleus in Parkinson?s Disease to reduce movement symptoms, such as tremor.

However, to date few studies have been able to accurately measure activity in the habenula in humans, since this structure is difficult to identify using standard brain imaging techniques. In particular, despite convincing data from experimental animals, it still needs to be established that the habenula responds to unpleasant events in humans. There is some evidence that the habenula activates when healthy subjects are informed they have made a mistake while performing certain psychological tests. However, no studies have reported elevated habenula baseline activity or exaggerated habenula responses to adverse events in currently depressed patients.

Therefore, the aim of this research proposal is to determine whether the habenula is over-active in people with depr

Technical abstract
Neurobiological theories of major depression, a debilitating and common psychiatric disorder, have long suggested that abnormal brain and behavioural responses to rewarding and punishing stimuli may mediate some of the core symptoms, in particular anhedonia (loss of interest/pleasure), pessimism and lack of energy. Despite the strong evidence supporting a role for dopamine in the brain?s processing of rewards, the evidence for general dopaminergic dysfunction in major depression remains contradictory. On the one hand, plasma concentrations of dopamine metabolites are reliably reduced in depressed patients, depression is much more common in Parkinson?s disease (PD) relative to other terminal diseases, and a common mechanism of action for almost all anti-depressants is to increase dopamine in the brain?s reward system. On the other hand, experimentally depleting dopamine does not elicit symptoms in patients recovered from depression, dopamine receptor levels are not reliably altered in the brains of depressed patients, and most drugs used to treat depression target serotonin and not dopamine receptors.

Therefore, a more sophisticated explanation of alterations in reward/punishment processing in depression is necessary. Recently, there has been renewed interest in an influential structure adjacent to the medial-dorsal nucleus of the thalamus, the habenula. The habenula shares reciprocal connections with the sources of the ascending dopamine and serotonin pathways, the ventral tegmental area (VTA) and Raphe nuclei respectively, and has recently been demonstrated to profoundly inhibit VTA dopamine neuron firing and respond to aversive stimuli in non-human primates. Further relevant to major depression, the habenula is known to be over-active in rodent models of depression, and resting-state blood-flow in this region increases following experimental serotonin depletion in patients recovered from depression, as recently demonstrated by the Applicant, an effect that does not occur in controls. On the basis of these data, some investigators have proposed using deep brain stimulation (DBS) in the habenula as a novel treatment approach in severely-depressed treatment-resistant patients, particularly those with anhedonia, following the success of DBS in the sub-thalamic nucleus in the treatment of PD.

Therefore, there is a pressing need to determine whether the habenula is over-active in depressed patients, and whether over-activity is related to specific symptom profiles. It is not only unknown whether the habenula is over-active in the resting-state (tonic) in currently depressed patients, but also whether habenula responses (phasic) to aversive stimuli are exaggerated. This is an important distinction, since computational models of VTA dopamine function make quite different predictions about the effects of elevated tonic habenula activity (hypothesised to contribute to lack of energy) versus exaggerated phasic habenula responses to reinforcing stimuli (hypothesised to contribute to anhedonia and/or pessimism). To date, investigation of the habenula in humans has been limited, since using standard functional brain imaging protocols ( 3mm isotropic) this structure is difficult to resolve from the adjacent medial dorsal (MD) thalamus, which does not inhibit VTA dopamine neuron firing. However, the development of high-resolution (1.5mm isotropic) functional neuroimaging sequences means that this challenge can now be overcome.

The projects outlined in this MRC New Investigator Research Grant will assess habenula function in both unmedicated depressed patients and healthy volunteers, using high-resolution fMRI. The first study will establish whether the habenula responds to teaching signals ? prediction errors derived from formal mathematical models ? related to aversive events (punishments), such as pain and monetary loss. The second study will compare habenula responses to punishment prediction errors, as well as resting-state blood-